Corrosion Prediction in Residual CO2 Streams: Shifting the Paradigm

Cost-effective Carbon Capture and Storage (CCS) offers one option for meeting the goals of the Paris

Agreement, reached at COP 21 in December 2015. Whilst there have been major efforts to develop

technologies for capture and storage, transportation between the two points has received less attention to

date. The behaviour of dense phase and supercritical CO2 mixtures containing a large amount of possible

impurities is not well understood. Accurate predictions of the physical properties and corrosion potential of

these mixtures will be needed for the cost-effective design and operation of both capture and disposal systems.

The overall goal of this project is to improve the predictive tools for both physical properties and corrosion

rates and to demonstrate their accuracy against laboratory and field data in order to increase the confidence

and gain industry acceptance of the predictions being made. An experimental framework will provide the

necessary inputs for the corrosion-related aspects of the model, whilst the phase equilibria model will enable

exact conditions to be described.